University of Nottingham and British Beet Research Organisation

To develop physiological screens for resistance/tolerance to beet cyst nematode and other future novel traits developed specifically for the UK. Current novel traits within varieties are priced at a premium and hence growers need independent advice on when to invest in these varieties.